Facadism in London: 1970- present

My research examines the architectural practices encompassed by the term 'facadism' as relate to historic buildings. Facadism sees the privileging of existing historic facades in new developments and is prevalent in London today. Modern forms of facadism are often dismissed in academic commentary as the product of compromise between conservationists and developers and have been subject to minimal critical attention. My research focuses on London examples since 1970 to examine the principles that underlie the decision process and their impact on the discursive potential of built urban heritage.